Zeta-pdm: Development of an improved inlet device for oil and gas separation

Zeta-pdm Ltd (ZPL) is a worldwide supplier of advanced multiphase flow process separation
technology to the oil, gas, water & petrochemical industries. This equipment operates within
pressure vessels & separates the well stream into gas & liquids. The global oil & gas
separation market is forecast to reach $10.68 billion by 2020.
Favourable initiatives e.g. Kuwait conventions & U.S. EPA regulations, increasing
environmental concerns & strict quality specifications are expected to continue to drive the
growth in the global oil & gas separation market.
ZPL has found weaknesses in current inlet devices that produce an outlet flow that is poorly
matched to the pressure vessel cross-section. ZPL propose a new inlet device that achieves a
maximum variation in the flow velocity of <10% across the outlet area, reduces swirl by 50,
and the pressure drop by >20% when compared to state of the art devices. This creates
valuable increases in flow rate through the vessel & opportunities to optimise equipment
downstream.
ZPL’s knowledge of separation technology equips them to develop & test the novel inlet
solution to demonstrate the anticipated benefits. However, before undertaking expensive
technical development, it will be crucial for ZPL to conduct an in-depth review to understand
the requirements of the target customers within key markets.
Challenges to overcome:
- A strategy for cost effective optimisation of the inlet device
- Integration of the inlet device into the overall separation process
- Assessment of the performance benefits for different installation scenarios & a range of inlet
flow conditions
- Optimising the performance & mechanical design to achieve reliable operation in
challenging operating conditions
- Achieving overall cost & performance benefits
- Assessing performance in new project & retrofit market opportunities
The PoM will enable ZPL to gain information on market need, identifying competitors &
exploring exploitation paths.